Lighting Control Systems - Proof of Market Research

The project assesses the commercial viability of control systems for lighting systems in
commercial and industrial properties based on enModus' Wattwave powerline
communications protocol.
Most current control systems for commercial and industrial lighting installations require
extensive rewiring. For example, the Digital Addressable Lighting Interface (DALI) systems
commonly used for LED lighting use two dedicated control wires for signalling and therefore
require professional installation, which can be prohibitively expensive in existing buildings.
Wattwave-based systems use the existing mains wiring for sending control messages and
receiving monitoring information which means no such cumbersome and expensive
installation is required, making the retrofitting of existing buildings with more energy
efficient lighting systems much more attractive.
The approach of this project is to research the market potential of a powerline-based control
system by reviewing market segments, competing technologies, regulatory requirements and
the supply chain. It will then identify key stakeholders (building owners, suppliers and
installers of control systems, standards bodies, regulators, etc.) which will be engaged directly
through face-to-face meetings in order to understand in detail the size and shape of the
opportunity and how it can be best addressed.